North West Regional College and Porter Bathroom Limited

To design a new ultra water efficient luxury toilet combining market leading water efficiency with design aesthetics. To establish an in-house white-good ceramics manufacturing facility, utilising both traditional and modern processes.